The University of Liverpool and Feedwater Limited KTP 24_25 R2

To develop antimicrobial nanomaterial additives (ANA) for water systems, tanks and cooling towers, providing an energy efficient solution for the prevention of biofilm formation and water borne infections.